Wizzybug Early Years Powered Wheelchair - North America

Wizzybug is a fun and innovative powered wheelchair designed specifically for children under five. It was

designed by Designability to meet the needs of pre-school children with disabilities, allowing them to zip

around with their peers, and develop independence and spatial and social skills. It can be used indoors and

outdoors providing children with the opportunity to enjoy the exciting experience of mobility with their “first

wheels”. The product is currently available to children across the UK, Australia, Israel and British Columbia only

in Canada. Designability would like to establish a route to market for Wizzybug within the whole of North

America. The study will explore the needs of children and families in this region, establish partnerships and

collaborations with clinicians and other organisations across North America and will result in a sustainable

business plan for Wizzybug globally.